University of Strathclyde and Bam Nuttall Limited KTP 23_24 R3

To deliver a novel technology for in-situ repair of existing infrastructure, such as coastal and flood defences, based on Microbially Induced Calcite Precipitation which can provide a sustainable alternative to demolishing, disposing of, and rebuilding infrastructure using high carbon materials such as steel and concrete.